Development of a recombinant glycoconjugate vaccine production system

This project aims to overcome a bottleneck in producing high-yield, high-purity immunogenic carbohydrate-based vaccine candidates using heterologous expression systems. The goal is to develop a versatile production platform for a range of vaccine candidates. To achieve this, the student will evaluate various host cells, analyse their genomes, and implement genetic modifications to optimise the most suitable expression system for recombinant glycoconjugate vaccine production targeting streptococcal bacteria. A comparative analysis will benchmark different expression systems, and multiple targets will be explored to identify a broadly applicable solution for diverse vaccine candidates.